How will we travel to, colonize, and sustain healthy life on Mars?

How will we travel to, colonize, and sustain healthy life on Mars? At a time when the world's space agencies have formed the Global Exploration Roadmap for the long-term human habitation of the planet, this doctoral training programme is focused on addressing this grand challenge. Findings will also be applicable for more classical terrestrial applications on earth.

This goal cannot be achieved within one research group or within one discipline and requires a fundamentally new approach to scientific research, bridging global research groups and scientific disciplines. We do this from the viewpoint of, and using our expertise in, engineering, computer science, biology, medicine, pharmaceutics, pharmaceutical manufacturing & formulation, and sustainability.